Resilient Uplands: Diversifying Grazing Systems through Fruit and Nut Agroforestry

This project will establish and evaluate an innovative fruit-and-nut agroforestry system within an upland cattle-grazing farm at Gowbarrow Hall Farm in Cumbria. It aims to demonstrate how integrating productive tree species---such as apple, pear, hazel, medlar and gage---within grazed pastures can enhance farm resilience, environmental performance, and long-term economic stability in a challenging upland landscape.

Working in partnership with Ings Farm Biohub in Yorkshire, the project adapts a successful upland agroforestry and water-management design developed by farmer Dr Vincent Walsh. The system will combine tree planting with hydrological features such as swales and infiltration points to improve water retention, reduce runoff, and create microhabitats that support biodiversity. Young trees will be protected through a combination of robust guards, deer-resistant measures and electric exclusion fencing, enabling coexistence with grazing cattle.

Research support from the Organic Research Centre will include biodiversity monitoring, water-quality assessment and analysis of the economic performance of the system compared with conventional upland grazing. All findings will be shared through open-access reports, field days and farmer knowledge-exchange networks.

The project aims to provide a practical, replicable model of nature-positive, climate-resilient farming for upland livestock producers across England.